Understanding the rules of intragenomic cooperation and conflict

Introduction: The objective of this proposal is to develop a high-throughput approach to understand fitness effects that individual genes in Escherichia coli genomes exert on other genes in the same genome, an essential step towards advancing our knowledge of bacterial evolution, gene function, and drug resistance mechanisms. In previous work, we have developed a machine learning model that predicts the likelihood of individual genes conferring specific fitness effects on the host genome. In this proposal, we will test the validity and accuracy of our model through empirical experimentation.
An exemplar of the potential impact of this proposal is the emerging field of synthetic metabolism. Not only is synthetic metabolism of applied importance, but it also asks fundamental questions about what metabolisms are possible, beyond the subset of metabolisms and metabolic modes we observe in extant organisms. Early metabolism is thought to have evolved before nucleic acid-mediated inheritance, so can be considered the most fundamental property or layer of living systems, and understanding the rules of life requires a much more comprehensive understanding of metabolism space than we currently have. Construction of a synthetic metabolism is currently a herculean task, involving predicting and implementing many genetic modifications required for a cell to host a synthetic metabolism. In our vision, the pangenome-panmetabolism relationship will be predictable in the near future, using a combination of our modelling approach, with high-throughput model verification, enabling the exploration of the global metabolism design space to be more tractable.

Methods: In preliminary work we built a machine learning model detailing importances between genes in a 2,500 genome sample of the E. coli pangenome (example data outlined in Vision Figure 1). In this model, we identified more than 3,000 communities of genes that exert influence on one another's presence or absence. The step-change objective of empirically verifying the model involves conducting high-throughput experiments using massively parallel combinatorial DNA assembly to synthetically implement and test many different permutations of 'gene communities' with informative features, chosen from our E. coli model. We will assess the impact of these community permutations on organismal fitness through growth rate measurements in large pools using deep sequencing. We will compare the experimental results with the predictions of our machine learning model. We will evaluate the model's accuracy and modify it as needed to improve its predictive power.

Expected Outcomes: This research will clarify the relationship between model prediction and empirical observation. This will provide insights into the fitness effects exerted by individual genes on one another in E. coli genomes, thus answering the question of whether or not gene content can be predicted and whether genomes can be designed by this approach. The high-throughput system developed in this project will enable future investigations into fitness impacts of large numbers of genes in diverse bacterial species. Additionally, this work will contribute to the development of new methods for predicting gene function and drug resistance mechanisms.